Make me with platform

Make with me is a platform for transdisciplinary designers seeking sustainable resources for their projects. By building a database of transdisciplinary designs, sustainable resources and related skills, designers and suppliers can connect with each other to form holistic ecosystems of sustainable resources specific to projects from the earliest stages of design.

Additionally the platform will have a 'Make with me' section, allowing users to post activities relating to any aspect of a sustainable design project - from design, to supplies and making, and find other users interested in collaborating, funding or investing in the project.